Hybrid Light Commercial Vehicle UK Supply Chain co-Development

The London Taxi Corporation (LTC) is embarking on a wider project to deliver a series of light-weight, zero-emission capable, range extending vehicles. The new vehicle design, with improved driver ergonomics, will be configured to meet onerous duty-cycle needs. The initial market will be the UK, to meet targets for de-carbonising transport operations (e.g. TFL), Europe & globally thereafter. The key part of the project is to develop the hybrid supply chain within the UK. LTC will work with SMEs and the RTO HSSMI to develop the supply chain capability such that more value added operations can be re-shored to the UK.
LTC will host an LTC-supplier co-development space in which LTC and partners will develop the capabilities for low carbon hybrid powertrains. The project aims to support the involved SMEs to become capable of not only selling to LTC but to export to other OEMs nationally and internationally.”